University of Surrey and Wienerberger Limited

To evaluate current water quantities/qualities used & discharged and develop an integrated water
management strategy to reduce water consumption and reliance on mains supply and increase the potential
for water recycling and reuse in the plant.